Feasibility of applying C-Capture process with low cost materials to reduce cost of biogas upgrading

Renewable biomethane is one of the key low carbon fuels of the future. Distributing biomethane in the national gas grid presents a major opportunity to reduce the carbon footprint of heat, electricity and renewable fuel. Estimates for biogas output in 2020 are significant, however there is a need for lower gas production costs to increase the amount of biogas that can be economically utilised for grid injection. Biogas upgrading represents a significant part of the production cost of biomethane. This project will look at the feasibility of scale up and cost reduction of C-Capture's (CCL) biogas upgrading process for improved grid injection economics. CCL has developed a range of patented amine-free CO2 separation solvents with drastically reduced energy use, lower corrosion and smaller environmental footprint, while also having a low capital cost as compared to the state-of-the-art.